Developing Space

Space in context with macroeconomic and infrastructure regeneration, this proposal puts forward the view that a high level approach to the use of land and sea when creating an accurate model for economic and infrastructure regeneration requires perspective which can only be achieved at altitude.